Flower Entry for UK Privacy Challenge Prize

The proposed research is to develop a privacy preserving machine learning method suitable for the detection of financial crime. The hypothesis is that by inventing an algorithm for this domain that is privacy preserving it will be able to leverage a much wider pool of data given the privacy of this sensitive data can be protected. Which in turn should open doors for much larger amounts of data and more relevant data to be used -- resulting, we expect, a stronger machine learning model. To achieve this the team will devise a federated learning style solution that corresponds to the needs of the application domain, and incorporates novel secure aggregation and differiatal privacy strategies that are scalable, efficient while still be privacy preserving and accurate learners. Alongside the invention aspects of this research, we plan to study the fundamental trade-offs -- privacy relative to accuracy relative to efficiency -- through the lens of this application and the approaches taken.